Stealth Roofing Systems

Stealth Roofing Systems Limited have invented and designed a roofing system that is set to revolutionise the construction industry for years to come.The system combines the idea of maximum renewable energy creation with quick and easy construction to deliver an end result that provides an amazing look, upto 20% more usable space within the loft cavity, maximum possible renewable energy created and installation within 3 days to provide the householder with a minimum of disruption.For years to come, it is hoped that our roofs will be seen all over the UK, creating sustainable jobs and energy within the construction industry.